Unravelling the formation of the Milky Way stellar halo using cosmological gas dynamical simulations

Unravelling the formation of the Milky Way stellar halo using cosmological gas dynamical simulations